Meta-learning from a dual machine-learning and biological perspective

Learning in deep networks remains a significant challenge for both machine
learning and neuroscience. On the ML side, training artificial neural networks is generally slow,
requires millions of training examples, and often relies on extensive hyper-parameter
optimization. On the neuroscience side, brains appear to navigate all these problems
almost insolently -- yet the neural mechanisms that underpin learning have remained
elusive. It is unclear whether and how artificial deep learning algorithms
could be implemented in brain circuits. This project will unify ML and neuro approaches to
learning by studying meta-learning, i.e., the learning of learning strategies that (i)
overcome the limitations of off-the-shelf algorithms and (ii) draw closer to the type of
biophysically feasible solutions which brains use. The work will consist of mathematical
theory and numerical simulations.